AutoPharmacist: Automated Medication Monitoring System in Primary Care

**BACKGROUND**

Every year over **40% of the UK population take 770 million regular medications** to manage and prevent disease. Their General Practitioner (GP) has the vast task of ensuring they are on the right medications, **with 15% of the population taking more than 5 medications regularly, and 25% having multiple long-term conditions.**

**PROBLEM**

In an over-stretched health system, medications can be...

\***Overused**: where unnecessary, potentially harmful medicines **should be** **stopped** because of side effects, interactions or ineffectiveness

\***Underused**: where vital, disease-preventing medicines **should be** **started**

Both have health consequences and cost implications for the NHS that are entirely avoidable.

**CURRENT PRACTICE**

Doctors/Pharmacists are expected to ...

1. look through large volumes of medical data, with information 'hidden' in the free-text notes

2.Collect additional information from patients

3.Maintain up-to-date knowledge of ever-changing clinical guidelines for each medicine and disease

4.Identify potential side effects and contra-indications

5.Escalate therapy when the treatment is not working

**NEED**

Regular reviews for all patients, putting into practice already existing, clear, guidelines would identify these errors with **continuous, clinical, decisions individualised to each patient**.

The **potential benefits of improved care** are enormous, an estimated **£2.5 billion per year to the NHS** across the UK.

The **NHS lacks capacity** to do this safely due to:

\*Critical staffing shortages exacerbated by COVID-19

\*Requirements to repeat the whole process for each person, for every change in health data, regularly throughout the year to capture any safety issues quickly

**SOLUTION**

This **_"Auto-Pharmacist"_** will continuously, automatically extract and rationalise multiple data sources including existing patient EHR records against up-to-date clinical guidelines, organising automated patient questionnaires, flag potential adverse side effects and further testing where required. This solution is an **opportunity to deliver population health delivered efficiently and effectively** whilst reducing medication-related harms.